Classlist Cyber Security Application

Classlist operates a growing online community network for school parents. Cyber security is a critical component of this and the Innovation Voucher is used to ensure the site continues to meet all relevant security standards.